PIA

The aim of the project is to develop an assistive technology (AT) to support Instrumental Activities of Daily Living (IADL) through delivery of short video clips on a tablet PCs loaded from NFC tags embedded around the home. The idea is to provide helpful instructional videos for the ageing population so they can get things done around the home. The videos are made by their friends, family and carers, and then connecting helpers and care organisations together on a network to discuss the successes and failures.